Invisible Heating Solution

Ecolec manufacture innovative heating solutions for domestic and commercial premises. We are developing a new style of hidden heating which utilities Far Infra Red technology to provide low temperate, low energy heating, directly controlled by our wireless thermostat. We require assistance to design or engineer a flexible anti-perforation material to increase safety aspects of installation.